Future Visual: Pedagogic and Operational Innovation using VR.

To prove market demand for pedagogic and operational innovation using Virtual Reality.
To assess the benefit of 3rd person viewing and adaptive learning within a Virtual Reality
training application for high-risk environments and establish market demand for certified selfdirected
training experiences in VR.
Whilst adaptive learning (i.e the environment adapts in response to the trainee’s inputs) has
existed within the learning world for some time, developing it as a code base that can work in
realtime VR environments is a challenge that has not yet been met. 3rd person viewing within
VR would allow trainees to view their actions from a 3rd party viewpoint which enhances
cognitive processing.